THRIVE: access all arts

The UK boasts a wealth of creative and diverse performers, inspiring audiences through their work and challenging our perceptions of the world around us. Imagine if we could all access those live performances, no matter our geographical location, our personal restrictions or our ability to travel? _THRIVE: access all arts_, will create a compelling and engaging streaming channel, free to use for arts organisations across the country. Leveraging new technologies, it will bring a diverse cultural offer to new audiences, allowing us all to participate and interact with the arts, with the aim of broadening cultural exchange and understanding.

In essence this is a digital box office, that allows arts organisations to stream an enhanced performance offer, via a digital ticket. This achieves a wider geographical and socio-economic reach for any production, and can include extra content to contextualise their work.

The arts have the power to inspire us and to expand our worldview. _THRIVE_ will bring a wealth of artistic performance to us all, targeting new audiences and, in turn, it will contribute to the commercial health of the sector, allowing the arts to thrive.